Golden Age, interrupted: The Avant-Garde in Beirut, 1967-1982

This dissertation seeks to theorize the notion of an avant-garde in relation to politically committed, and decidedly anti-colonial, artistic practices in Beirut, Lebanon, after the Arab defeat of the 1967 Six-Day War.